Smart Hybrid pH Responsive Coatings for Healthcare

This project is a collaboration between Boots (a leading Pharmacy, Health and Well Being company), the

University of Liverpool (a member of the Russell Group of Universities) and an innovative SME. The project aims

to develop a smart release technology to deliver ingredients on demand within a cosmetic delivery system for a

healthcare application. The University of Liverpool will provide specific expertise in the smart release

components and advanced spectroscopic and imaging characterisation, and the SME will provide materials

expertise. Boots provide both a potential route to market and an extensive knowledge of the market and

application area.